Mixing viscoelastic fluid flows at the micro scale

Applications such as enhanced oil/gas recovery, coatings and encapsulation involve multiphase flows where rheological behaviour and interfacial dynamics plays a major part on the outcomes. Many of these processes require the addition of polymers and surfactants, to reduce friction, promote emulsification or improve wetting, among others. These additives, even when added in extremely small quantities, have a significant impact on the fluid properties, particularly in terms of its viscoelasticity and surface tension, with consequent impact on the flow behaviour.

For Newtonian fluids, flows at low Reynolds numbers (Re) are dominated by diffusion and tend to remain laminar. As a consequence mixing of two immiscible fluids, e.g. to create an emulsion or to displace one of the phases such as in enhanced oil recovery, is inherently difficult to achieve efficiently for very viscous systems or flows at small scales. However, when a small amount of high molecular-weight polymer is added to water (or any Newtonian solvent), making the solution viscoelastic, then fluid flows at arbitrarily small values of Re have been shown to exhibit instabilities and "turbulent-like" characteristics and turbulent flows mix things much more efficiently. It has been shown that small length-scales, in which surface effects are enhanced, accentuate the role of elasticity to levels far beyond those typical at conventional scales.

The purpose of this project is to fundamentally investigate the mixing effectiveness of this "elastic" turbulence for single and multiphase systems and, in particular, for immiscible two liquid systems.

We plan to make use of canonical flows and simple microfluidic flows, which provide a combination of shear and extension, to understand under well-controlled conditions a range of phenomena arising in much more complicated flows and as such address a number of engineering applications: flow through porous media, removal of ganglia in oil/recovery applications, creation of emulsions under adverse conditions.